Duplicates, Dispersal and Disposal in Museums

It is commonly assumed that objects entering a museum become part of its permanent collection, forever unique, irreplaceable, and accessioned. Yet the widespread accumulation of 'duplicates' or 'reserves' by museums across the world, throughout their history, challenges this. In the 1880s, for example, the British Museum compiled a list of over 900 so-called duplicates in its collections. Recent research has uncovered many more objects described as such since the mid-nineteenth century. In principle and in practice, these objects were available for exchange with other museums and disposed of in other ways. What does this mean for the status of museums as custodians of permanent collections? How can the study of duplicates over time shape our understanding of museum practice today? Emerging research on dispersal and exchanges focuses on singular case studies of individual collections. We lack a holistic examination through a wider lens spanning periods and collections to identify larger trends and practices. As a national institution at empire's heart, the BM was enmeshed in the flow of objects between museums across the country and the world. An analysis of the role of duplicates in the British Museum (through archival research and interviews) allows us to ask: What is considered a 'duplicate', and how has its definition changed? How does the existence of a duplicates 'economy' change our understanding of the British Museum's collecting history and museum practices? What role did duplicates play in establishing and maintaining institutional and colonial networks? How can an analysis of historic duplicate practices inform contemporary debates surrounding restitution and disposal?